FairTrader

FairTrader has been the result of 4 years of research into and observation of craftsmen at work, experimentation with best practices and tools resulting in discovery of ways to address needs of users in the construction industry or the ones dealing with construction industry (for householders, builders and craftsmen) to introduce friction free service, smart contracts, automatic site surveys, accountability, new ways on interaction for digitally challenged users, timely communication and auditing of the work done.

This need is being heightened because of Covid-19 which has impacted the industry and has changed the way it works creating an opportunity to improve the way our users work and revolutionises the way construction industry (small builders, architects, householders and craftsmen) work. Combining both together delivers huge cost savings, increases user satisfaction and reduces build time.

Innovations in smart contracts, interaction methods, processes and service have been brought together to create a unique service designed from ground up for construction industry and craftsmen. Smart contracts (creation of contracts for piece of mind and accountability of both parties without need for a qualified legal individual), remote site evaluation and inspection (automatic drones and geo-tagging of site) for quoting without driving to site (improves builders' green credentials), timely communication to avoid no-shows and no access, surprise visits when unexpected and easy scheduling and notifications, easy access to site data even for individuals with physical constraints such as fat fingers are some of the benefits offered by FairTrader.